Academic Centre of Excellence in Cyber Security Research - Queen's University Belfast

As the internet evolves, so too do the major issues of network and data security. The secure protection of sensitive information, is increasingly a major challenge. The pervasive use of mobile and wireless communication with increased bandwidth and service diversity is also creating challenging security loopholes and requirements. The security of individuals within society is a major issue ranging from assault of citizens in public areas, to terrorist attacks. Security in the commercial sector, airports etc has seen the deployment of increasingly sophisticated access control for example using biometrics, intrusion detection and CCTV. Here the integration of information security and people security technology is necessary to make this a reality e.g. the integration of sensors, connected through secure communications with novel user interfaces such as advanced face recognition. All of these important applications require major innovations, covering many aspects of technological expertise and demand an integrated approach to meet emerging and future requirements.

CSIT is already internationally recognized as performing state-of-the-art research in a number of key areas. These include:

Data Security Systems - Use of encryption technology, low power cryptosystems for RFID, PDAs etc. and watermarking of digital content.

Network Security Systems - Protection of the network and network infrastructure against attack from viruses and intrusions. This will investigate novel hardware architectures to allow speeds of up to 100Gb/s - sufficient to meet the demand of the internet well into the next decade and beyond.

Wireless Enabled Security Systems - Development of a range of novel sensor technologies over a wide frequency band e.g. health monitoring, body worn antennas, cellular radio front ends and millimetre wave imagers for e.g. explosive detection.

Intelligent Surveillance Systems / development of video analytic algorithms for automated event detection, profiling objects and development of data mining tools for analysis of annotated data.

A key aspect of the Centre is the commercialisation of the research through a dedicated team of commercial and business development staff. this includes mechanisms such as spin outs, licensing, knowledge transfer partnerships and contract research.

Potential impact
Who will benefit from this research?

Industrial partners will be one of the main beneficiaries of the research through various knowledge transfer processes. These companies come from a variety of sectors and include for example, systems manufacturers, telecoms companies, internet security companies, banks and financial service companies, as represented on the CSIT Industrial Advisory Board. In addition to industrial partners, a number of stakeholders within government will also benefit from the research. These include government organisations responsible for information and physical security, in addition to law enforcement agencies responsible for detection of e-crime. The wider academic community will also benefit from the new body of knowledge developed by the researchers in CSIT.

How will they benefit from this research?

Society in general will also benefit indirectly from CSIT, partly through improved security of information and data as well as improved physical security. Examples of this include increased security of data on line, lower risk of virus infection or improved security at airports or public transport with reduced crime rates. Also there will be a benefit as a result of the contribution to the wider economy through jobs (up to 80), services etc. The link with financial services will provide a clear mechanism for commercialisation and provide a strong opportunity for societal benefit e.g. making the banking system more secure and making the UK a safer place to do business.

What will be done to ensure that they have the opportunity to benefit from this research?

The structure and staffing of CSIT will ensure that commercialisation and impact will be a critical element of CSIT operations e.g. extensive range of companies and other government agencies on the industrial advisory board, employment of engineers and business development and commercialisation staff. Since the industrial advisory board has been closely involved in the formulation of the research agenda, this will ensure that commercialisation and knowledge transfer is built into the R&D process. This engagement will be critical in ensuring knowledge transfer/impact both in the short to medium term but also in the longer term. A wide variety of mechanisms will be employed to maximise impact. These include QUB's high success rate in Knowledge Transfer Partnerships, licensing deals, spin out companies, training courses and the usual dissemination methods to ensure academic impact (e.g. high quality journals and international conferences).

Another example of how CSIT will ensure impact is through high profile events, in Belfast, London and internationally. The recent World Cyber Security Technology Research Summit, held at CSIT in March 2011 was a major success and helped establish CSIT as a leading international research centre, with high profile PR from the event and new collaboration and impact opportunities established.